Detecting Deception and Manipulation in Artificial Intelligence

This project is about detecting deception and manipulation in AI. The research will start by exploring the detection of manipulation in Navigation Apps using optimization and machine learning techniques. It will then expand towards the detection of deception and manipulation in other scenarios such as home robotics and chatbots. The potential outcome will be to create a framework that can be applied to many scenarios to detect deception and manipulation for consumer protection and algorithmic accountability.

This PhD is relevant to the following EPSRC research area(s):
Artificial intelligence and robotics theme